Integration of Direct Air Capture with Renewable Energy (INTERFACING)

My research focuses on extracting carbon dioxide directly from the atmosphere using Direct Air Capture (DAC). DAC is a highly efficient yet energy-intensive technology. Its operational efficiency depends on the ambient conditions at capture locations modified by the emissions generated during the manufacture, operation, and decommissioning processes for carbon capture, transport, and storage. The provision of renewable or low-carbon energy sources, along with the optimal placement of DAC plants and carbon dioxide transport networks relative to storage locations, further impacts the efficiency and economic viability of this technology. My objective in the CDT is to leverage the knowledge and skills I have gained in data handling and geospatial analysis to identify optimal locations for DAC plants and carbon transport networks, incorporating associated financial and carbon cost models.